Regulation of translation of human immunodeficiency virus type-1 RNA by the viral Gag protein

We are studying part of the life cycle of human immunodeficiency virus (HIV) to understand how the virus makes the proteins for new infectious particles. This is important as it may help to uncover new targets for anti-HIV therapy.
More than forty million people worldwide are infected with HIV, and 3 million people die of AIDS-related illnesses every year. Despite the development of drugs which can delay the onset of AIDS, resistance to the current drugs is common, and there is no cure. New therapies are needed, requiring more knowledge about the HIV life cycle.
One area of the life cycle that we are interested in is how the virus makes its proteins. HIV uses the cell’s machinery to do this, but it is not known how the virus is able to compete with normal cell protein production. The purpose of this research project is to investigate how HIV interacts with the cell’s machinery to promote viral protein production, and to see what happens to the virus when we disrupt this interaction. We hope that the results of this research may suggest a new area of the HIV life cycle to target with drug therapy.

Technical abstract
40 million people around the world are infected with human immunodeficiency virus type-1 (HIV-1), the aetiological agent of AIDS. Despite much research on the virus, and the development of highly active antiretroviral therapy, drug-resistant strains of HIV-1 are emerging. Alternative therapeutic targets are needed, necessitating the investigation of under-explored steps in HIV replication. One such area is that of translation of the viral RNA. The study of translation in other viruses has resulted in huge leaps forward in the understanding and treatment of human disease, but little is known about how HIV translation is regulated.

Translation of the full-length HIV-1 RNA is especially complex. This RNA encodes the viral structural protein Gag, and is also the genomic RNA that is packaged into new viral particles by Gag. There must therefore be an equilibrium between translation and packaging of the full-length HIV-1 RNA to enable sufficient Gag production before a switch to particle production. The viral Gag protein plays a crucial role in controlling the translation of the HIV-1 RNA ? at low concentrations, it stimulates translation to make more Gag protein. As the concentration of Gag increases, it binds to the HIV-1 RNA, inhibits translation and initiates encapsidation.

Gag has been shown to bind to the eukaryotic translation initiation factor 5B (eIF5B), and preliminary results suggest that this interaction is required for Gag to stimulate translation of HIV-1 RNA. The first aim of this proposal is to characterise the interaction between Gag and eIF5B by developing recombinant viruses that are unable to bind eIF5B, and determining the importance of this interaction for HIV-1 replication. The second aim of the proposal is to investigate the mechanism by which the Gag-eIF5B complex stimulates translation in biochemical assays.

Knowledge of the fundamental process of translation in HIV-1 should lead to new potential drug targets and subsequently new therapies, such as small molecule inhibitors of Gag-eIF5B complex formation.